The University of Manchester and Saraco Industries Limited KTP 24_25 R5

To develop, embed, and exploit advanced antimicrobial expertise to develop a novel bacteriophage wet wipe for disinfection use on skin and surfaces.